NERC Discipline Hopping for Discovery Science

As per the scheme purpose:

The initiative will support University of Plymouth via its interdisciplinary Sustainable Earth Institute and Marine Institute to initiate activities that will help the academic community to develop an understanding of different cross-disciplinary research perspectives and methodologies that could be used to enable discoveries that unlock new knowledge within the environmental sciences.

At Plymouth the funding will be used to undertake a suite of smaller activities which proved highly successful in the prior round.